University of Bristol and Helitune Limited

To develop a unique in-flight optical rotor blade tracking and rotor system health prognostics capability that will provide a step-change improvement within the domain of helicopter reliability, performance and safety.